Mass deployable self-administered DNA vaccines by Microneedle Arrays

Although mRNA vaccine strategies have provided a rapid response to the COVID19 pandemic, issues of production scale-up and cold-chain requirements restrict their suitability for developing countries and veterinary use. With the increasing emergence and re-emergence of viral diseases, most of which are zoonotic, there is increased focus on developing technologies that increase the speed and cost-effectiveness of mass vaccination. Plasmid DNA (pDNA) is a more stable and amenable vector for nucleic acid vaccines but innovative strategies to improve immunogenicity and delivery are required. Furthermore, the requirement of medical staff, cold-chain/storage and invasive delivery by needle, are also negative factors in mass deployment.

The studentship will focus on the key development needed of globally rapidly deployable vaccines employing pDNA strategies we are presently translating for COVID19 (Innovate UK) and Zika (SBRI). The EPSRC and CDT themes of 1. Advanced product design, 2. Pharmaceutical Process Engineering, align strongly with this proposal, which aims to address design and process engineering bottle-necks of nucleic acid vaccines by exploiting an efficacious vaccine platform, with innovate methods to generate scalable intradermal delivery by microneedles.